Advertising the Heroes and Villains of Climate Change: Narratives in Sponsored Posts on Facebook and Instagram in the United States

I aim to develop a computational approach to the study of political narratives that both impede and motivate action on climate change. IPCC authors have expressed that effective mitigation on climate change would require "removing barriers in social and institutional processes". To help address this challenge, I propose the development of new ways to measure the political narratives that perpetuate and sustain these social and institutional barriers.
Many researchers in social science have sought to pick apart the various patterns of misinformation and scepticism in online forums and on social media platforms. I intend to expand on this by addressing political narratives for both sceptic and activist perspectives on climate change. The proposed thesis will attempt to offer a first attempt at meeting this objective by making the following theoretical and methodological contributions:
Instead of looking specifically at how arguments stray from scientific truth, I am interested in establishing a baseline of 'narrative reasoning' for both conservative/sceptic and activist perspectives on climate change. Narrative reasoning establishes who is responsible for transgressions and why (what have they done?). How far do political actors stray for the political narratives they are associated with? What does this tell us about public opinion and how it shifts? Does narrative reasoning for one issue effect another (e.g. positions on public health (Covid-19) and positions on Climate Change)?
Research into the imagery of Climate Change presents new ways to study narratives. Saffron O'Neill's research shows that climate imagery has increasingly focused on people rather than on the more traditional focus on polar bears and melting permafrost.
o Image oriented approaches open new avenues for research and allow for the exploration of social media data beyond the convenience of Twitter towards sites like Instagram and Facebook. The availability of Facebook/Instagram data has always been limited in comparison to Twitter data, however recent political developments have led to certain transparency measures such as the Facebook Advertisement API, allowing for the collection of advertisement and event data. Climate communications researchers have called for a diversification in social media data, particularly as platforms such as Facebook more active user accounts to most other social media platforms.
This research builds and expands on the Narrative Policy Framework (NPF); a policy specific framework to measure narratives objectively (in contrast to more interpretive approaches). In a paper from 2018, NPF researchers expressed a desire for the creation of 'big narrative datasets', whilst also expressing the potential limitations of using automated techniques in identifying narrative elements. My research will utilise a variety of Natural Language Processing techniques and novel methods for the analysis of large image datasets to address and overcome these limitations.
I intend to build ethical considerations into my research. The use of social media data presents a variety of ethical issues, such as the use of private vs public data and the use of facial recognition libraries on images obtained from social media platforms.
My research fits into the EI remit by using social data to address environmental challenges, namely; using data science methodologies to understand how climate change is communicated across sceptical and activist space, then using this information to support climate focused organisations in developing novel ways to communicate climate change effectively so as to counteract ideologically driven scepticism.